HERA "Cultural Encounters" Knowledge Exchange (KE) Support

The project will provide developmental Knowledge Exchange support for the 18 transnational collaborative research projects funded within the Humanities in the European Research Area's 'Cultural Encounters' programme. The project will involve liaising with HERA project teams and non-academic partners across Europe, capturing the Knowledge Exchange work undertaken within each consortium, identifying common themes and models of good practice, and making recommendations for enhancing KE activities both within individual projects and the HERA programme more broadly.

A final report will be delivered in January 2016 and report findings will be presented to the HERA JRP board at the end of February 2016.